Landing Gear Industrial Breakthroughs (I-Break)

Landing-Gear Industrial Breakthroughs "I-Break" will develop and manufacture major components with innovative techniques such as powder hot isostatic pressing, additive manufacture and composites.

The Landing-Gear major components; main fitting, sliding piston and actuation are drivers of the aircraft key competitiveness factors;

* Development time and cost (NRC),
* Recurring cost (RC)
* Industrial environmental impact

Manufacture has changed little over time, relying on large forgings with no UK footprint. I-Break will develop solutions to be applied on the Next-Generation and Zero Emissions aircraft ready for exploitation.

Innovative industrial means are essential to secure breakthrough improvements in the key competitiveness factors.